Edge Hill University and Jacksons Leisure Supplies Limited KTP 24_25 R5

To develop and embed novel approaches in omnichannel digital marketing and data-driven customer behavioural analysis for domestic and international market development.